Evolvable Walking Aid Kit Round 12

At Cara Design we are developing the Evolvable Walking Aid Kit which consists of a modular range of components which can be assembled to form a walking stick, crutches, a walking frame and variations of these aids to provide users with the ideal type and level of support required as their conditions change. Such adaptability reduces the risk of further injury or falls.